FEELERS - Fabric Embedded ELEctronics for Remote Sensing: e-strips embedded in fabric for remote bio-sensing

Smart wearables are becoming increasingly pervasive, driven by sustained advances in miniaturisation of electronics, improvements in sensors and connectivity, and a growing capability to embed electronics in a variety of products. The next generation of wearable electronics will include smart garments where the electronics are embedded within the textiles themselves and are therefore invisible to the user. These wearables would be used in a variety of different applications, including sports for improved monitoring and performance, medicine for easy to use, continuous health monitoring in the home, and by the military. Through this project, the consortium aims to solve challenges related to the scaled manufacture of such garments to create flexible, durable, and comfortable textiles for future wearable applications.